Transforming the commissioning and delivery of NHS Health Checks, enabled by accessible digital technology

Appt (a digital health start-up), the London Borough of Barking and Dagenham and Together First (the federation of all GP surgeries in Barking and Dagenham) have partnered to complete a collaborative research and development project that will transform the way that NHS Health Checks are commissioned and delivered.

This project will make accessing the appointments that identify thousands of cases of cardiovascular disease, kidney disease and many more chronic or long term conditions much easier for patients - leading to improvements across the system.